CoffeeKeep

A method of packing a food product that allows the supplier / distributor to reuse and refill , thereby saving on packaging material costs and labour costs. Customers would use the product at their business, and the supplier would collect empty vessels at the time of delivering full ones.